Temporality & Meaning: a phenomenological approach to Jungian psychology

Amid our culture of warring identities, this project asks if lived time can acquire shared meaning from the
unconscious and if such meaning can be understood narratively. Jung provides a way into the problem
through his concept of meaningful a priori psychic structures called archetypes. A phenomenological
view of archetypes as 'world-related' rather than timeless symbol may allow a grounding of psyche in an
idea of being-in-the-world that is authentic and ethical; radically altering our view of psychology's
relation to society and the environment. This move aligns archetypes with Heideggerian temporality,
potentially creating another way to interpret subjectivity. The hypothesis is that temporality meets
subjectivity in Ricoeurian narrative identity, often viewed as created by conscious reflection. A
Heideggerian approach to archetypes may allow us to extend narrative identity to the unconscious, thus
revealing temporality to be not only constructed but also always-already given.

The project asks if temporality (lived time) can acquire shared meaning from the unconscious and if such
meaning can be understood narratively. It tackles this through a phenomenological approach to
analytical (i.e. Jungian) psychology. Jung argues the unconscious contains a priori meaningful structurescalled archetypes. I explore if recasting archetypes as structuring processes exhibiting intentionality (i.e.,
forms of consciousness that open a world), rather than as the timeless symbolic entities they are usually
considered, grounds psyche in an idea of being-in-the-world that is authentic and ethical. This aligns
archetypes with phenomenologist Martin Heidegger's (1927/2010) idea of temporality, potentially
creating another way to interpret subjectivity in our time of warring identities and psychic alienation. The
effect would be to validate Jung's intuition that "at bottom the psyche is simply world" (CW9i, para.291);
thus radically altering psychology's relation to society and the environment. The hypothesis is that
temporality meets subjectivity in phenomenologist Paul Ricoeur's (1985/1990b) idea of 'narrative
identity'. This is often viewed as consciously created, but I explore if the concept can be extended to the
unconscious, which Jung understands as an unreflective kind of consciousness (CW8, para.387). The
project asks if this is achieved by viewing archetypes' intentionality as an unreflective narrative
consciousness that opens a world; in this way, the research builds upon Freeman's (2016) idea of the
narrative unconscious.